Explainable Evaluation Metrics for Natural Language Generation

Nowadays the release of large pre-trained transformer-based language models has led to major improvements in natural language generation tasks. Modern text generation models are capable of producing fluent outputs in a wide variety of tasks and many metrics have been proposed to evaluate the generated outputs. Although these metrics are widely used in the research community, the latest research shows that they are poorly correlated with human judgments and they also suffer in terms of explainability and robustness. Consequently, it is essential to build more reliable and explainable automatic metrics. This research project focuses on building explainable evaluation metrics (evaluation metrics that can justify or provide explanations about the evaluation scores) for natural language generation tasks, improving the current ones.